Identity Attributes Matrix Inititative (IAMI)

AMI aims to revolutionize entity identification and resolution in security, intelligence, and investigation contexts. It addresses the challenges and limitations faced by current identification techniques and offers a visionary solution through advanced AI-powered software. The project's long-term vision is to propel EU LEAs and security/intelligence organizations into a new era of intelligence, investigation, and forensic capabilities. IAMI's core innovation is the development of an AI-powered software system that can seamlessly integrate with existing case management systems and analytic tools. At the heart of IAMI is the concept of the 'Identity-Attributes Matrix (IAM)', a 3D construct that encompasses a broad spectrum of multi-modal identity-related attributes, including biometric data, non-biometric identity-related data, and analytic results. These attributes are used to facilitate large-scale entity identification/resolution, including a broader range of entity types, simultaneous and rapid multi-entity identification/resolution, systematic and continuous analysis of flux of probe attributes, confidence in noisy/corrupted probe data, reduced false positive rates, access to contact attributes, and the ability to classify fake identities and bots/avatars. Furthermore, IAMI sets the groundwork for effective collaboration and data sharing across European agencies, including international organizationslike EUROPOL and INTERPOL through the establishment of a new EU Wide IAMI enrolled data collection repository for terrorist threat assessment and awareness which enriches their capabilities and assets. The realization of IAMI's vision will be achieved through the demonstration of the developed IAMI solution. It will be communicated and disseminated among EU LEAs and security/intelligence agencies through project activities, including deliverables, training curricula, workshops, and pilots. IAMI represents a significant step forward in EU fight against terrorism.